An innovative AI-driven financial news interpretation LLM that streamlines data processing by 80%+ and provides 500+ data sources

Newsquawk is a UK-based fintech SME led by Mehul Patel (project manager) and Jack Maddox (data lead/developer).

The unexpected invasion of Ukraine by Russia caused a 180% surge in energy costs (ECB, 2022), leading to a rise in UK inflation. Timely and contextual news can mitigate such unforeseen market shocks, preventing financial costs that amount to hundreds of billions of pounds annually. The UK could have reduced its £40bn energy bill subsidies and £46bn RBS bailout with improved foresight. The absence of smart tools for forecasting cause and effect results in inefficient financial decision-making and market instability, with misinformation already costing global markets an estimated $78bn (University of Baltimore, 2019) annually and risking significant economic losses in the UK financial sector in the long term.

Newsquawk is developing an innovative AI-driven financial large language model (LLM) that could revolutionise financial decision-making. This model will interpret financial news for real-time asset behaviour forecasting, providing access to 500+ data sources. Newsquawk's Fintelligence LLM will significantly impact society by improving decision-making in banks and commodity and energy companies, mitigating supply and price shocks and benefiting the economically disadvantaged. The model will also draw and retain top AI talent in the UK, utilising a socio-diverse team and fostering a more equitable society.

The unique value proposition of this innovation offers unparalleled benefits to financial institutions, companies and governments, streamlining data processing workflows by over 80% and saving significant time and resources. Newsquawk's Fintelligence LLM has the potential to save the UK banking sector and personal investors millions within five years.